Investigating the interplay between socioeconomic position, access to social capital, and psychosocial pathways to health during childhood

The aim of the PhD is to investigate social capital in early life and explore how access to social capital may connect socioeconomic position, biological pathways related to stress (cortisol levels, physiological markers of inflammation, and methylation levels of pro-inflammatory genes) and psychological wellbeing.